The University of Leeds and Morvern Group Limited KTP 24_25 R3

To optimise new product development processes, manufacturing growth and sustainability through strategic analysis of operations and supply chain management activities, including change management analysis, in a high performing sector.